GS200 rain harvesting system

RainCatcher GS200 rain or grey water harvesting system
The New Innovative RainCatcher GS200 is a simple, effective and low cost way to harvest your rain or grey water.
Component Parts; 1 x RainCatcher rain or grey water filter PLUS 1 x RainCatcher slim line wall mounted water storage tank ( or multiples if looking to increase capacity ) combined with a bespoke toilet package, no pumps, no electronic valves, no fuss.
RainCatcher GS200 system;
1. Low cost, low maintenance with minimal working parts
2. User friendly and simple to understand
3. Ideal choice for new build or retrofit applications
4. Fully compliant to BS EN 1717 / BS 8515, water regulations and The Code for Sustainable Homes
5. Full training provided for all installers ( not optional but free of charge )

Save your rainwater water, save your money, save your environment - RainCatcher GS200